The Consequences of Neonatal Respiratory Virus Infection for Pulmonary Innate Immunity

Lung infections are the leading cause of hospitalisation of newborns in the developed world. Importantly, in the longer term, children who had severe lung infections as infants are much more likely to develop wheezing and asthma. Recent studies found that prevention of lung infection in infants reduces the likelihood of those children developing asthma - supporting the idea that there is a direct causal link. We now wish to understand how infection as an infant can lead to long term changes in the health of the lungs. To do this, we have developed a mouse model of newborn lung infection. If mice are infected with Respiratory Syncytial Virus as newborns, they develop much worse symptoms if they experience another lung infection later in life. We will study different types of challenges to the lungs, and determine how they are each affected by the experience of having had a lung infection as a newborn. We will ask which cells in the lungs become altered as a result of neonatal infection, and how genes controlling these cells differ in the lungs, changes which could underlie the long-term effects we observe. This work will enable us to gain far greater understanding of how early-life infections can have long-term impact, in particular on the health of our lungs. We hope that by understanding these processes, we can arrive at new interventions, which could prevent or treat childhood asthma and wheeze.

Technical abstract
Respiratory Syncytial Virus is the major cause of bronchiolitis in infants. Bronchiolitis is associated with the development of wheezing and asthma in childhood. Recent studies have found that prevention of RSV infection in neonates by monoclonal antibody prophylaxis, reduces the incidence of wheezing and asthma later in life, suggesting a causal link. The objectives of this proposal are to understand how neonatal Respiratory Syncytial Virus (RSV) infection leads to increased inflammation in the lungs later in life, using a murine model. Mice infected with RSV as neonates develop exacerbated inflammatory responses to RSV re-infection, but remarkably, also to influenza infection and airway challenge with LPS. This has lead to the hypothesis, which will be tested in this project, that neonatal RSV infection leads to a long-term pro-inflammatory alteration in innate immune responses in the lungs.

The broad experimental aim of this project is to understand how neonatal RSV infection leads to exacerbated inflammatory responses during later-life challenge to the lungs. Mice will be infected with RSV as neonates and the long-term effects of RSV infection determined at 6 weeks of age. The first experimental aim of this project will establish the impact of neonatal RSV infection on different types of airway inflammation later in life, to determine whether RSV infection selectively promotes or biases the inflammatory response. Th1- and Th2- driven pulmonary inflammation and inflammation in response to house dust mite extract and TLR agonists, will be tested. In all models, the extent and nature of airway inflammation will be determined by flow cytometric analysis of cellular infiltration, measurement of cytokines in bronchioalveolar lavage fluid and measurement of airway function by plethysmography. Airway macrophages and the respiratory epithelium detect pathogens, alert the immune response and control the nature and extent of airway inflammation. The second aim of this project will test the hypothesis that there is altered function and phenotype of lung macrophages and respiratory epithelial cells following neonatal RSV infection. Cell phenotype will be determined by flow cytometry, inflammatory cytokine production will be measured ex-vivo, and epithelial barrier function measured in vivo and ex vivo. The third aim of this project is to use whole mouse genome microarrays to reveal long term changes in gene expression in the lungs following neonatal RSV infection and whole genome methylation analysis to identify epigenetic changes in lung cells, which may mediate long term alteration in pulmonary immunity.

This work will identify the long-term changes in the immune environment in the lungs caused by neonatal respiratory infection and identify potential mechanisms for the development of childhood asthma following bronchiolitis.